Managing Heritage, Building Peace: Museums, memorialisation and the uses of memory in Kenya

The project will examine historical and contemporary heritage developments in Kenya, using select case studies to compare state and non-state (community-driven) heritage initiatives. It will be collaborative and interdisciplinary, combining historical and anthropological approaches, in a partnership between British, Kenyan and Swedish scholars, and Kenyan non-academics, in the state and non-state heritage sectors. \n\nOur period is largely the 1990s to the present day. But we will also examine the colonial roots of state museums in the 1900s; the ways in which imperial approaches to heritage have left their mark on museums and heritage management; and the legacy of the Mau Mau emergency (early 1950s) and socio-political events in the decade after independence (1963), which have, together with other key events and contestations in the later twentieth century, cast a long shadow over heritage issues in Kenya. The research team is particularly interested in recent and current activities at community level, where citizens appear (from our 2006-7 pilot study findings) to be expressing a craving for memorialisation, opposition to certain state-led heritage initiatives, and a desire to reclaim heritage and history for themselves. This is evident in the way in which small community and peace museums have sprung up across Kenya in the past decade; in the creation of small private museums in people's own homes; and in public activities around sites of memory, such as eco-mapping of sacred forests, which involves local communities seeking to take responsibility for ecological governance. Overall, it appears that this relatively new phenomenon (community-led heritage initiatives) is unique to certain socio-historical contexts, forms part of the democratisation process, and may signify a renaissance in civil society activism around new forms of struggle. From what we have seen thus far, some of these activities also commemorate past struggles - primarily the struggle for independence, which remains highly contested. \n\nOur investigation of these activities and the discourses around them will be set against a backdrop of state initiatives: primarily the ongoing EU-funded renovation of the history gallery at National Museums of Kenya (NMK), Nairobi, monitored during our pilot study; new heritage legislation (the National Museums and Heritage Act 2006) which threatens to further marginalise non-state heritage actors; and a series of government-led memorialisation initiatives, including plans for a national Heroes' Acre. It is our contention that Kenya faces a continuing crisis over nationhood, identity and post-conflict trauma which appears to manifest in the heritage activities we will examine at state and non-state level. \n\nThere will be some comparative reference to South Africa, especially in our literature review, contextualisation and analysis, because of the historical and contemporary parallels between heritage sectors in East and southern Africa. Co-Investigator Prof Coombes and consultant Dr Bohlin will bring valuable insights from their work on South African postcolonial history, heritage and memorialisation, while consultant Prof Munene (a former senior NMK employee) brings extensive insider knowledge of museology, history, archaeology, language, society and politics in Kenya. \n\nAs an interdisciplinary team that combines history, anthropology, museology, archaeology and the study of material and visual culture, we are well-equipped to undertake this research. The project will build upon a one-year pilot study, initiated and coordinated by the PI in collaboration with Kenyan scholars (including Munene) and museums groups at state and non-state level, who remain our research partners. The PI and Munene have already laid the groundwork for the proposed study, made key contacts, negotiated access to informants and field sites, and obtained preliminary ethical approvals.